Using Understanding Society as a microscope to examine the "class ceiling" in the UK labour market.

Using Understanding Society as a microscope to examine the "class ceiling" in the UK labour market.